The effect of gig economy work on workers' financial (in)security and the mediating role of social security systems

Receive a request for a job through your phone, perform the task using your own facilities and get paid. This type of 'gig work' is regarded as the model of work for the future, but it is already experienced by many workers using the popular platforms of Uber and Deliveroo. Gig economy work blurs the division between employed and self-employed work, with gig economy workers being classified as self-employed and therefore being unable to access forms of state support available to employed individuals. This project explores the effects of gig economy workers' labour market conditions on their financial (in)security, and it investigates the role of social security provisions in Italy, Sweden and the UK. The proposed project originally situates the study of the gig economy within broader debates on the rise of precarity at work and the changing role of the welfare state in European societies. The project comes at a very timely moment given the current numerous national and European policy initiatives that discuss the gaps in state support for gig economy workers (e.g. from the European and the UK Parliaments), as well as the national protests of union workers occurring in the UK and across Europe.

There are two broad narratives regarding the gig economy. The first sees the gig economy as an innovative and flexible model of work, given its capacity for allowing choice and autonomous work patterns and for giving workers the chance to top up their income. The second narrative underlines the negative effects of gig economy work on the financial lives of workers. Existing studies tend, however, to neglect the links between the work conditions and financial lives of gig economy workers. In order to investigate this issue, this project proposes to examine the real-life experiences of gig economy workers and understand both their motivations for engaging in gig economy work and the financial implications of gig economy work. Importantly, the study explores this issue by considering how the state and other forms of social protection influence workers' financial conditions.

The project will consist of a qualitative research of three case studies (Italy, Sweden and the UK) where there has been a reported rise in gig economy activity. This comparison allows to find commonalities and differences in the financial experiences of gig economy workers across Europe, as well as to appreciate the intervening role of social security systems. This research will be methodologically cutting-edge due to its capacity of comparing European countries and its combination of different qualitative techniques, including policy analysis, face-to-face interviews and the use of an app to recruit participants and gathering gig workers' experiences.

The research will produce a minimum of two articles and a book to advance the academic understanding of gig economy work. This research project also aims to deliver societal impact in two areas: firstly, by offering new evidence to inform the policy debate on the social security protection measures for gig economy workers; and, secondly, by offering empirical material on the gig economy to a public debate that has been very interested in the topic, but has limited evidence from social research. The research will be informed by an Advisory Board composed of policymakers, organisations, unions, journalists and other relevant stakeholders. A policy briefing and two events in London and Brussels will be organised for policy stakeholders. The research will also produce several outputs for the wider public (such as those engaged in precarious work and members of the public interested in this topical issue): two videos, blog posts, an accessible publication and a number of interventions in the media. Overall, this research will contribute to the public understanding of the implications of gig economy work and of the possibilities to update state policies to respond to the emerging features of work.

Potential impact
This research project has two impact aims: (a) 'changing state impact', namely identifying the gaps in the social security provisions for this category of workers and formulating new policy solutions; and (b) 'conceptual impact', namely changing the public view on gig economy work, by establishing a conceptual link between gig economy work and financial lives that is currently missing in the public debate. Following these aims, the project has identified two main categories of beneficiaries outside academia.

The first is a group of stakeholders interested in the gig economy: policymakers (national and European MPs, public officials, etc); national and European unions; think tanks interested in this topic; and organisations attempting to reform the gig economy. These stakeholders will be recruited through national and international networks. They will also be reached through the PI's position as a permanent Research Associate at the European Social Observatory (OSE). OSE has investigated the gaps in labour market protection for gig economy workers (see Spasova et al, 2017), and with more than 12,000 policy contacts, it is an ideal setting for the preliminary consultation in Phase 1 and for spreading the results of the research in Phase 5. Major stakeholders from this category (about 30 individuals, for example from: Fairwork Foundation, Eurofound, RSA Future Work, Independent Workers of Great Britain, EU and national Parliaments, the Foundation of European Progressive Studies, Policy Network) will be invited to join an Advisory Board and will be consulted and informed throughout the project via a newsletter. They will be invited to the final event and will be able to access the main results through the policy briefing. The potential work has a number of potential impacts for them: i) the possibility of confronting the effects of different social security models from a comparative research and the evidence base for discussing the reforms; and ii) considering the potential for national and European policy reforms in this area.

The second group of stakeholders is members of the public (such as those engaged in precarious work as well as members of the public interested in this topical issue) and the media. This project aims to offer empirical material on the gig economy to a public debate that has been very interested in the topic, but has limited evidence from social research. In order to do this, the research will include a number of journalists and experts working in the media on the Advisory Board (AB). These journalists will work as gatekeepers to spread the main findings of the research to the wider public. In order to contribute to the media debate, the research will commission the production of two short videos on gig economy work that can be easily spread through relevant digital platforms, such as Twitter (where the PI has about 14,000 followers, see @SocialLore). Furthermore, the PI will mobilise her existing media contacts to present the accessible monograph (see Pathways to Impact).

It is anticipated that the project will have medium- and long-term goals. In the medium term, the impact of the project will consist of: a) the possibility of presenting evidence to parliamentary committees in the UK and the rest of Europe; b) continuing to use the newsletter (with updates every six months) and Twitter as platforms of reference for the understanding of the gig economy; and c) continuing to spread the evidence and results of the study in steering groups and other networks that the PI is involved in. The project involves the creation of new networks of contacts by the PI to allow for an influence on the future policy directions in the area of social security protection for gig economy work in the long term.

Impact will be monitored and assessed throughout the project by the PI and RA through short feedback questionnaires to members of the AB and by monitoring how the general public engage with media outputs.